Total syntheses of neolignans from the genus Illicium

Neolignans are known to exhibit a range of biological activity. More recently, they have been found to promote neurite outgrowth and inhibit acetylcholinesterase (AChE), attractive attributes for the potential treatment towards neurodegenerative diseaeses such as Alzheimer's disease.

This project will work on a biomimetic synthesis of neolignans from common precursor chavicol (4-allylphenol). Once compounds are synthesized, biological testing will be carried out for their neuroprotective properties.

Along the way, new methodology and new reactivity with reagents should be applied where possible.